Composite bulk superconducting magnets for high field applications

The RE-Ba-Cu-O (where RE= rare earth element such as Y, Nd, Sm, Gd, etc.) family of bulk, melt processed high temperature superconductors [(RE)BCO] is the subject of extensive world-wide research due primarily to their potential to trap large magnetic fields. This has been demonstrated spectacularly by the Cambridge Bulk Superconductivity Group, which recently set a new world record trapped field of 17.6 T at 26 K using these materials, breaking the previous world record that had stood for more than 10 years. The Cambridge Group has been at the forefront of research in this area for the past 20 years and, in addition to funding from EPSRC and other government sources, has attracted substantial and sustained industry funding.

Bulk (RE)BCO superconductors have reached an important and critical stage in their research and development. Their spectacular field generating properties have high potential for a range of sustainable engineering applications, including flywheel energy storage, motors and generators, magnetic separators, bio-medical applications and magnetic levitation devices. This proposal is for a unique and timely combination of fundamental materials research and the development of practical assemblies to generate practical magnetic fields using bulk superconductors that can be used routinely and commercially in engineering devices for the first time.

The main objective of the project will be to shape the magnetic field at low temperatures (50 K and 30 K), where critical current, and hence field generating capability, is significantly higher than at 77 K. Materials to improve the mechanical strength and the thermal conductivity for incorporation in the sample and assembly structures will be developed to obtain optimum performance in high field for samples and assemblies magnetised specifically by pulse magnetisation. It is becoming increasingly likely that rapidly developing cryo-cooler technology will enable practical applications at temperatures below 77 K, and this will drive the development of improved materials and new structures.

The single grain, (RE)BCO bulk superconductors developed with improved mechanical strength and thermal conductivity will be incorporated into assemblies of different composite shapes of different (RE)BCO materials to enable the control of magnetic field strength and distribution. The properties and performance of these assemblies will be compared with larger sized, individual samples of comparable surface areas at 77 K where the requirement for mechanical strength is relatively modest. Capability developed during our current EPSRC grant on multi-seeding will further enable the fabrication of multi-seeded, quasi-single grains, whose properties will be compared with an assembly of smaller, closely packed samples of similar sizes. The trapped field and levitation force of assemblies of different (RE)BCO superconductors arranged in different orders will be measured at 77 K and compared with the properties of conventional, single grains of the same size.

The project, which will continue to support outreach in UK school, colleges and universities, benefits from strong financial support of major international industrial collaborators, including the Boeing Company, Siemens and Bio-med (UK).

Potential impact
The impact of this project will be particularly significant for the Cambridge Group our collaborators and our industrial partners, building on an outstanding research and collaboration track record. The project will also benefit both industry and academia worldwide: 1. Engineering industries involved in the manufacture of magnetic bearings, flywheel energy storage systems, high field permanent magnet devices and magnetic separators; 2. Companies manufacturing permanent magnet MRI/NMR systems; 3. High efficiency, compact motors and generators; 4. Devices being developed for healthcare applications, and non-invasive surgical devices, in particular. Researchers working on magnetic and transport properties, solidification and phase kinetics of (RE)BCO materials will also benefit directly from the results of the project. Samples will be supplied to the relevant UK academic institutions and schools free of charge, as required.

The main mechanism for impact and exploitation is via established collaborations with the Boeing Company, Siemens and Bio-med (UK), which, collectively, have a number of large, active (propriety) projects with potential users of bulk material in energy storage flywheel systems, non-destructive testing, non-invasive surgery and the all-electric aircraft. This is a ready-made market, and offers a unique opportunity for the UK to make a major impact on HTS technology on an international scale. Unfortunately, the details of these projects are proprietary, although they represent a combined potential market of many tens of millions of pounds in the medium to long term. State of the art bulk material and assemblies of bulk single and multi-seeded grains developed as part of this project will be incorporated into
these devices to yield a direct route to commercial exploitation. Other emerging applications relevant to developing sustainable engineering technologies include high efficiency, light and compact motors and generators, testing applications requiring a large magnetic field, stable magnetic bearings, fault current limiters and magnetic separators. Boeing and Siemens, in particular, have potential interest in these devices, and are well-placed to supply the global market. Cambridge has existing, formal IPR agreements in place with Boeing, Siemens and Bio-med (UK), including joint patent interests (Boeing and Bio-med), and the partnerships are well-positioned to fully exploit emerging bulk superconductor technology. The outputs with potential technical and commercial impact will be identified by comparing the properties, manufacturability and cost of state of the art bulk samples with the requirements of global industry, as defined by the partner industries. This will provide bench-mark data by which to evaluate the output of the project and enable comparison with competing technology (where it exists). Key properties are the magnitude of trapped field at 77 and 50 K, mechanical strength, thermal conductivity and production cost, which will be monitored by Boeing, Siemens and Bio-med (UK) as part of the project. In-situ performance of bulk samples in a wide range of devices will provide further technical output to quantify the capability of the bulk materials in an applications-specific environment.

The SRA appointed to the project will undertake the impact activities in close collaboration with the PI and Co-I. Prof. Cardwell and Dr Durrell have extensive experience of the generation and protection of IPR, and are well placed to oversee and manage this project. Cambridge Enterprise (CE) (a University body established to advise and support the commercial exploitation of emerging technology) will be involved closely with any transfer of manufacturing technology outside the University. CE employs specialists in IPR, market research and contract law at no direct cost to the project, and will play a key role in the exploitation of the commercial potential of the material developed during this research.